Aston University And BBR Optometry Limited

To develop a business model based on patient pathways and patient outcomes for enhanced primary ophthalmic care provision and revenue streams within retail optical practices.